Hi-Tail - Designing to help save the lives of cyclists

**The must have cycle safety Accessory.**

In the UK 3 cyclist are killed and 90 are seriously injured per week. Designed to give cyclist a highly visible safety presence to all road users, including HGV and PSV vehicles. Many cyclist fatalities and injuries are caused by motorists not seeing the cyclist when they are on the blind side or at a junction

The objective of fitting Hi-tail to a cycle is to reduce the common accidents with HGV and other road vehicles by making the cycle and rider visible above the sight line of other drivers